Developing a comprehensive management approach to the tragedy of the commons that PFAS have become.

Per- and polyfluorinated compounds (PFAS) have been widely used by different manufacturing industries for decades. This has led to an ever-growing presence of PFAS in the environment, as these substances have been detected all around the world.

One of the main pathways of PFAS into the aquatic environment are wastewater treatment plants (WWTP), as it has been proven that the current technologies used to treat influents are insufficient for a complete removal of PFAS. Moreover, certain PFAS species are transported to the sludge generated as a byproduct of biological treatment, turning it into yet another pathway of insertion into the environment.

Most public WWTP treat a mixture of industrial and domestic influents, both of which can carry PFAS, albeit the concentrations and species vary. In the case of domestic effluents, the found PFAS can be attributed to the use and disposal of consumer products.

Extensive research is conducted on the industrial sources of PFAS. However, there is a gap in understanding how to adequately manage the PFAS load derived from municipal sources. Therefore, the overall aim of this PhD is to develop a management approach that decouples PFAS inputs from the urban water cycle.